Edinburgh Napier University and Acubed IT Solutions Limited KTP 24_25 R1

To develop Post Quantum Cryptography and Homomorphic Encryption which can be integrated into the Cross Domain Hybrid Application Framework. To provide a cutting-edge quantum safe solution which organisations, within both the public and private sector, can use to design and implement secure cross domain working.